SiC -ECM

Silicon carbide (SiC) is a ceramic, typically sintered-multicrystalline. Single-crystal SiC has semi-conducting properties superior to silicon allowing smaller and thinner transistors and integrated circuits (Semi-Conductors), able to work at higher temperature and higher current/frequency. A key application is power electronics, which are important for electric cars, etc. The SiC-Semi-Conductor market is large and growing rapidly; value £1.3bn in 2023 growing to £6bn in 2030 (CAGR 23.5%).

However, SiC is hard to cut leading to reject rates of up to 50% when conventional diamond machining is used.

We propose applying experience of electro-chemical -machining to improve the quality of SiC cutting and increase yield leading to a significant commercial potential in global markets.